Discontinuous Galerkin Methods for turbulent flows

This project is concerned with the development of methodologies based on numerical techniques to eventually study rock and viscoelastic object erosion through turbulent flows. We develop analytic and numerical approaches to study and understand erosion flow transitions into turbulent regimes and the influence of the developed turbulent fields on the processes of erosion of solid and soft materials. The methodology will be tested using specifically designed experiments with generic flows widely applied in research and practice to study the process of cleaning of solid substrates.

Potential impact
Impact will be realized in two ways: by research done as part of the training, and by the student cohort itself.

RESEARCH: The Centre will bring together two traditionally separate domains of mathematics: the "data driven" domain, represented by statistics (including time series analysis and data assimilation), and the "model driven" domain, represented
by analysis (including fluid dynamics and dynamical systems). By connecting with and through weather, oceans and climate research into application areas, the research will have a strong interdisciplinary component. Because most impacts of climate variability and change occur through extreme weather events and spells, our approach of studying weather and climate together, with a seamless transition from one to the other, will bring fundamental new insights. Through our international academic partnerships these advances will be spread globally. Weather, oceans and climate is not the only application area grossly under-constrained by data, so the novel mathematics developed here will have downstream implications, with multidisciplinary benefit.

COHORT: Those trained in the Centre will represent a "new breed" of mathematical scientist able to work across the above traditional disciplinary divide and possessing transferable skills such as team-building, management, leadership, and communication. They will take up positions in academia, research centres, government departments and the private sector and will apply their skills to pressing societal needs. Their influence will extend beyond the weather, oceans and climate area into the wider arena, both in the UK and worldwide.

ACADEMIA will benefit from overall advancement of an inter-disciplinary area of research. On the near term, this will occur through the new partnerships developed within the Centre. In addition, our summer schools and other training activities will be open to outside students. On the longer term, the research will inspire follow-on projects and some of the students will take up positions within academia, strengthening the research base through their enhanced skills. Moreover the entire cohort will continue their collaboration across institutional and national borders.

The PUBLIC SECTOR will benefit on both the near- and longer-term from improved tools for operational services and evidence-based policy-making and decision-making, ranging from weather forecasting to projections of climate variability
and change, and including impacts on energy and the environment. To this end, key partners in weather, oceans and climate services are engaged both within the UK (Met Office) and Europe (ECMWF and DWD). A broader network of public-sector beneficiaries (e.g. DEFRA and DECC), especially for risk assessment, will be served through the Grantham Institute for Climate Change at Imperial College and other intermediaries such as the Walker Institute at Reading. The researchers trained by the Centre will possess highly relevant skills for these public sector bodies.

The COMMERCIAL PRIVATE SECTOR will benefit from improved quantitative knowledge of environmental uncertainty and risk in a number of economically and societally important areas, such as energy, reinsurance, water resources, civil
engineering, retail, and agriculture. Specific examples are included in the Case of Support. This benefit will occur in the near-term and will provide a competitive advantage to the UK. The researchers trained by the Centre will possess highly relevant skills for the private sector in the general area of data-model fusion, in addition to areas relating specifically to weather, oceans and climate.

The GENERAL PUBLIC will benefit from improved public services and economic well-being. The detrimental effects of severe weather and climate change pose a major societal threat with significant economic impacts.